HyPPO - Hydrogen Production Prediction Optimisation for Maritime Transport

Green Hydrogen is a flexible energy source created from water and renewable energy. Its cost effectiveness depends on the effective design of the production system, in addition to ensuring that the storage, transport and distribution of the fuel is optimised in accordance with fuel demand and the productivity of the renewable energy source.

HyPPO will create an optimised electrolyser system configuration based on a predictive model of renewable energy output using historical satellite data, and provide a tool to improve the logistics associated with off-take of hydrogen created in remote environments.